Innovative Solar Energy Technology for Kenyan Tea Industry (InSET4KTI)

The collaborative InSET4KTI project among two UK industries EnSO and CoolSky, one Kenyan industry, Eenovators, and one UK university, Brunel University London (BUL), aims to deliver a radically innovative compact solar thermal technology to harness Kenya’s vast solar resource to supply heating energy required in the Kenyan tea sector. Kenya Tea Development Agency (KTDA) managed 67 tea factories are facing serious challenges to replace currently used wood fuel due to regulatory, economic and environmental requirements. The InSET4KTI solar technology is proposed as a cost effective and technologically viable solution. InSET4KTI project will design, manufacture and install a prototype solar field at KTDA’s Kagwe Tea Factory (KTF). A successful demonstration at KTF will enable rolling out solar thermal technology to all 67 KTDA factories providing a direct route to pass cost savings to 560,000 smallholder farmers who receive a bonus payment based upon the profitability of the tea catchment they supply – any reduction in the energy cost of tea production will therefore result in increased incomes to farmers. This grant will unleash an opportunity for solar heat technology in African and global tea industry, growing UK’s solar energy business.